Feasibility Study for Augmented Reality Evolution Algorithm (AREVA)

Introducing the revolutionary Historiscope by SENSEcity, an innovative and game-changing product that redefines the Augmented Reality (AR) historical site experience market. Our cutting-edge solution addresses the need for a more efficient and affordable approach, catapulting us ahead of competitors and positioning SENSEcity as a pioneer in the field.What sets the Historiscope apart is our disruptive approach of incorporating real-time participant-guided 3D-AR overlays. Unlike our competitors, we empower users to immerse themselves in an interactive and captivating historical journey.

The outcome of our groundbreaking project, the AREVA GRAPH, is a paradigm shift in historical site experiences. We encourage active participation, allowing users to shape their own scenarios and evaluate learning pathways. We aim to elicit cognitive and behavioural changes in how people perceive and respond to images, resulting in an unparalleled historical site adventure.The critical component of the Historiscope is implementing the AREVA Graph system, which integrates our proprietary networked Learning-Data Processing Unit (LDPU). This groundbreaking technology generates intricate AR overlays effortlessly without straining computational resources. As a result, we deliver an engaging and participant-centric solution that produces high-quality AR content by empowering participants to contribute their creative ideas.Our commitment to innovation extends beyond software. We have meticulously designed a visually stunning participant interface inspired by the iconic Split Flap displays, capturing the essence of historical charm. Leveraging the latest technologies, we seamlessly emulate sensory image generation and integrate advanced electronics, resulting in an unmatched user experience.

Experience the future of historical site exploration with the Historiscope. Discover a world where efficiency, engagement, and participant-centric design converge to create an unforgettable adventure. SENSEcity is proud to be at the forefront of AR/AI innovation, shaping the landscape of historical site experiences for generations to come.